Morphosyntactic Microvariation in the Aeolian Dialects

My proposed doctoral research sets out to investigate and compare select morpho-syntactic structures in the dialects of
the Aeolian archipelago, situated just off the coast of the north-eastern corner of Sicily, which includes the seven islands
of Lipari, Salina, Vulcano, Stromboli, Panarea, Filicudi, and Alicudi. The specific structures I intend to analyze include
direct object marking (DOM), in these dialects realized through the preposition 'a'; forms and distribution of spatial deictic
systems (ternary chistu/chissu/chiddu vs binary chistu/chiddu systems and long (chistu) vs short (stu/ssu) forms); and the
variation in syntactic conditions constraining the distribution of rafforzamento/raddoppiamento fonosintattico (RF).
Through extensive fieldwork and examination of popular texts, i.e. traditional songs and proverbs, I plan to document and
analyze the precise realization and microvariation of these particular syntactic phenomena across the islands. Such an
analysis would constitute an original contribution to Italian dialectology, as these dialects have never been studied from a
syntactic perspective, and can yield important insights on key theoretical considerations, such as case marking and the
precise characterization of definiteness and its relationship to referentiality. My master's thesis, in progress, which
investigates complementizer systems in three of the seven islands (Lipari, Salina, Stromboli), will serve as an important
pilot study for my proposed project.